University of Southampton And Hoover Limited

To reduce noise in vacuum cleaners through analysis of current range, employing new techniques and skills to provide design rules and prediction tools for future products.